Playcaddy app

Playcaddy is a sports community platform aiming to get more people playing more sport. To further it's appeal and accessibility to a wider public audience the company needed to build an app delivering it's activity features through mobile devices. With a focus on encouraging sport through public sports communities or 'street sport' the app design and build requirement was complex, needing to deliver a wide range of complex activity features through a consistent and simple app interface.